Investigating bio-inspired architectures for efficient computation

Classical digital computing is power-hungry, fragile, and hard to interface to the analogue real world. Unconventional computers such as in materio Reservoir Computers (RCs) can help overcome these issues, particularly by being able to perform embodied computation that can directly exploit the natural dynamics of their material composition, thereby dramatically reducing the power requirements. Such devices have been proven in principle, but systems need to be scaled up to provide sufficient and appropriate computational power for real-world tasks. Furthermore, a range of device configurations is needed to support different computational tasks. Our aim is to develop techniques for combining multiple material RCs: 1. with similar instance configurations, to provide scalability 2. with diverse instance configurations, to perform together tasks that no single RC configuration can readily perform alone.